Project 11 Core Demonstrator Concept

This project, led by Rolls-Royce, will develop the preliminary concept design of an aero gas turbine engine core demonstrator, aimed at verifying advanced technologies for the next generation of large civil engines at a whole system level. In establishing the preliminary concept design, the project will prove the feasibility of progressing to the detailed design the demonstrator and reduce some of the risks associated with the demonstrator vehicle.